Whole-Brain Modelling Software - Bridging Mental Health and AI research

Exploiting this untapped potential, my proposed PhD research has two objectives. First, I will capitalise
on recent advances in computer science to develop substantially more efficient whole-brain modelling
software. Second, I will demonstrate the versatile value of the novel whole-brain model implementation
by applying it to two separate research areas of my personal interest, namely a) mental health research,
specifically on depression, and b) neuromorphic designs of ANNs. Given these objectives, my proposed
research naturally divides into two phases, whereby the second phase will have two parallel
components.

AI in healthcare